Rapidly Deployable COVID-19 Testing Laboratory and Isolation Facilities for Care Home Settings

This project will develop a rapidly deployable, decentralised COVID-19 testing laboratory and isolation facilities to support care home providers, enabling them to screen residents and provide swift and comfortable isolation where necessary. This will provide an additional level of support and protection for those at most risk in society.
The project extension focusses on exploitation of the developed technology.